PREDICT-ONC: Precision Risk Evaluation and G-CSF Dosing for Chemotherapy-Induced Neutropenia Tool

Patients with advanced cancers are often treated with chemotherapy which can reduce the effectiveness of the body's own immune system and leave patients exposed to infection. The manufacturers of chemotherapy drugs generally suggest using the same amount of drug for everybody who needs it, however, we know that because everyone is different, people end up with more or less of the drug circulating in their blood even after they have been given the same dose.

A software program (a "Dosing Tool") has been developed by Physiomics to provide information to doctors on how certain chemotherapies will affect individual patients. The program may help doctors to make smarter decisions about exactly how much drug to give to different people and also how and when to use other expensive drugs that counteract the effect of chemotherapy on the immune system.

In order to make the Dosing Tool work, doctors need to collect additional information through additional blood tests on how individuals respond to their chemotherapy. We will develop this dosing Tool by running a clinical trial where women with breast cancer will be monitored for the depletion of a type of white blood cells called neutropenia. For this trial, a nurse will travel to patient's home where needed to collect small volumes (a few microliters) of blood. As it can be inconvenient or even impossible for some patients to return to their cancer care centre to have these tests, Physiomics is working with another company, Beyond Blood, which is developing a miniaturised device for blood tests that will enable patients to obtain blood test results from small samples and which can be used by a patient in their own home.

Using the information gathered from the study it is hoped that a combination of the Dosing Tool and Beyond Blood at-home test may eventually be approved for use across the UK and other countries and help ensure patients get the best possible outcomes when they are being treated with chemotherapy for breast cancer.